Weight Management Pathway Design Accelerator: NHS Ayrshire and Arran

**This project, led by NHS Ayrshire and Arran, will define a new pathway to improve access to weight management support for people not currently eligible, or waiting for, clinical intervention. It will produce a service design plan and business case that can be used to implement earlier-stage support through existing digital tools.**

Clinical weight management services are under increasing demand. Many people do not meet referral criteria for NHS clinical weight management interventions but still require support. Waiting lists and limited capacity mean that intervention often comes too late.

This project will investigate how digital behavioural support -- specifically from personalised digital health coaching provider Holly Health -- can support existing weight management services, through structured signposting. The service is already embedded in several clinical referral pathways in the Ayrshire region, including primary care, MSK, chronic pain, cardiac rehab, and peri-operative contexts, demonstrating flexibility and NHS alignment. It offers personalised digital health coaching for physical activity, eating habits, sleep, emotional wellbeing and stress management. Almost 9,000 local patients have signed up, and data indicates improvements to mental and physical health (including sustainable weight loss) within eight weeks of use.

**The goal is to build a structured pathway that includes:**

* A referral model for patients waiting or ineligible for clinical intervention
* Inclusion criteria and signposting options suitable for primary care and self-referral
* A service specification suitable for local governance and NHS adoption
* A business case setting out the value, efficiency and potential cost avoidance

The project will formalise and document a model that can be deployed using existing tools and relationships. It will ensure governance, messaging and inclusion criteria are defined and ready for rollout.

Over three months, Holly Health will be subcontracted to lead pathway design and initial deployment for weight management. NHS Ayrshire and Arran will manage the project and ensure alignment with system needs and national priorities.

By focusing on pathway design and exploration of new scalable interventions for weight management, the project supports government goals to support more people in the community, using digital and prevention-based methods. It contributes to a longer-term approach to managing obesity holistically and supports the ambition for NHS services to work more flexibly and proactively across settings.